innovation voucher fab smoothie co

The Fabulous Smoothie Company is building on its success to date by investigating innovative new products and packaging which will facilitate expansion of its trading season and open up new markets.